Dual – action antiviral dyes to support the fight against COVID-19

Colorifix has pioneered the production, deposition and fixation of natural pigments on diverse types of fabrics and externally validated their antimicrobial properties against pathogens common in hospital settings. Some of these pigments are also known to possess antiviral activity. Using the support from this grant, we aim to produce the next-generation of safe, sustainable and effective natural antiviral dyes to support the fight against COVID-19\. Colorifix will team up with two leading research groups from the University of Cambridge, with expertise in virology, nanomaterials and photo triggered chemistry, which will help establish new R&D platforms in a niche area of antiviral dye design, with a significant potential for IP generation. To achieve our goals we will identify the best natural antiviral pigment candidates that will then be produced in a safe industrial microorganism using our expertise in synthetic biology. Antiviral pigments will be combined with antimicrobial dyes previously developed by Colorifix and externally validated to create a unique pigment formulation with dual antiviral/antimicrobial action. Our dyes are permanently bound to fabric, offering durable, long-lasting and safe (non-leaching) anti-COVID19 fabric, with potential effective neutralisation of other common viruses and bacteria responsible for respiratory conditions, a major comorbidity factor which contributes to the number of severely affected COVID patients. Unlike other surface formulations, our antiviral fabrics do not aim at the physical removal of the virus, but complete deactivation through dual mode of action both in dark and on exposure to sun or ultraviolet light. As a consequence, dramatic reduction of transmission rates of the virus can be achieved. Harnessing our patented technology, pigment-producing microorganisms will be used to dye fabrics with application from healthcare (PPE), to general clothing, packaging or public transport sectors. Besides the impact on infection prevention, Colorifix's patented approach has a substantial environmental impact by significantly reducing the use of chemicals and water in the manufacturing process, which also impacts the overall cost. We will collaborate with external academic and industrial partners to validate the antiviral potential of the new dyes and to ensure they meet safety standards. Colorifix has strong relationships with international fashion brands, mills and dye houses, including GM-licensed European production sites, which means the product can be scaled up quickly and integrated into existing manufacturing chains offering a rapid route to market.